Westminster Retrofit Taskforce

With investment from Innovate UK and the City of Westminster, the Westminster Retrofit Taskforce will shape and pilot innovative new approaches to retrofitting Westminster's unique built environment. New delivery methodologies will be developed to make retrofit more efficient and effective, and pilot retrofit projects that test the boundary of current approaches will be developed and delivered with partners including social housing providers, commercial property owners and multi-ownership residential buildings.

Lessons from innovative, boundary-testing approaches and pilots will inform improvements to planning policy and practice and improve the perception of retrofit in Westminster. Collectively these efforts will drive an upscaling of retrofit much needed for our achievement of net zero emission city by 2040\.